Digital Manufacturing Content Management System (DM-CMS)

The Covid-19 outbreak and the associated travel and isolation restrictions has presented the
challenge of moving millions of workers rapidly from a manufacturing-based work environment
to remote (home) working. In most cases this has been attempted simply by equipping workers
with a lap-top to enable them to access files and servers, documents and emails from home in
an apparently similar way to what they would usually do in the office or other permanent place
of work. Some additional tools like SharePoint or Dropbox have been provided but these are
generic solutions not configurable to the needs of the manufacturing sector - the problem
requires a new way of working, while up-holding the key objectives for the manufacturing
businesses to avoid risk exposure.
This new way of working needs a solution which will provide remotely-located individuals with
secure access to a system to facilitate document sharing, create auditable registration of
change, provide evidence of document sign-off and approval whilst ensuring that trade secrets
and commercially sensitive information are protected.
The manufacturing industry must adopt a strategy which both meets their working practices
and be cyber secure to protect against malicious attacks and infiltration of private accounts and
information. Moving too fast to the wrong solution has left many businesses exposed to
security risk; however, not being able to move at all has caused major financial impact and the
inevitable price being paid by employees as they lose their jobs.
Through this project, Lagoni intends to build a Digital Manufacturing Content Management
System (DM-CMS) which will provide people working from home with the security and
robustness to share and collaborate on documents and projects, allowing them to work in close
co-operation as if they were based in the same manufacturing facility.
During Covid-19, working from home has become the new norm for many workers who would
usually be located together. Our approach will create a whole new approach to business
practice for collaborative working, facilitating remote working as “business-as-usual” for many
companies, thus reducing the need for unnecessary travel to the office or site location every
day. Add to this the savings in cost, improvements in safety and environmental advantages of
having people working efficiently from anywhere in the world in the future.
The Extension for Impact programme will propel the DM-CMS to its next phase of growth by
accelerating the scale-up of the digital solution following the initial pilot build. There has been
significant appetite and interest from manufacturing organisations who require a system to
facilitate collaborative remote working and a solution that will replace legacy systems which are no longer viable in today’s digital world. The Extension for Impact programme will
accelerate the configuration of the platform in direct collaboration with an already identified
manufacturing company, and therefore further underline its viability as a commercial offering
to the wider market. Lagoni will progress with an early adopter client engagement programme
enabling an existing manufacturing process within the aerospace industry to be made fully
remote, whilst bringing additional (cyber) security layers and workflow efficiencies.